Searching for Meaning: meeting cancer patients' desire for spiritual care through the arts

My own experience as a cancer patient, and my subsequent research in the field of Oncology Care, has highlighted the need to help patients address the spiritual and existential questions raised by life with cancer. Drawing on research in Public Health Science and Theological Aesthetics, my PhD thesis explores the ways in which the arts can help meet this need. I will demonstrate how different kinds of art (including 'high' and 'popular') can help cancer patients with five central areas of spiritual concern without (as in art therapy) the patients having to produce art themselves.